The University of York and Yorkshire Energy Partnership Limited

To develop toolkits to enable stakeholder engagement, evaluate the economic feasibility of differing community renewable energy solutions and the supporting legal/fiscal framework to enable delivery.